Delivering Knowledge, Skills and Opportunities to RTPs Nationally Leveraging the UK Technology Specialist Network (TSN)

Research Technical Professionals (RTPs) are key to enabling the UK's R&D and innovation. Like many technical roles, RTPs have lacked visibility, recognition, sustainability and clear career pathways and development opportunities. Initiatives such as the Technician Commitment, the Research England funded project TALENT and EPSRC funded Warwick Analytical Science Centre (WASC) have made great progress in this area, however, there is still a considerable amount of work to do.
We have recently established the rapidly growing UK Technology Specialist Network (TSN), which builds on these foundations, with membership of over 250 RTPs in the first year of activity. In this proposal, we will provide TSN and the wider RTP community in EPSRC remit with access to activities which are complementary to those existing through projects such as TALENT, WASC and the recently launched UK Institute for Technical Skills & Strategy (ITSS). These will cover three strategic objectives:
1) Support the need for increased number and diversity of RTPs.
2) Help increase the knowledge, skills and opportunities available for RTPs
3) Raise visibility and facilitate effective knowledge exchange for RTPs
These three strategic objectives each map onto a distinct work package (WP), each with three activities.
WP1 supports the need for increased number and diversity of RTPs through three different stages in the RTP talent pipeline. Firstly, technical staff in the EPSRC remit will be able to create demonstrator units that capture the imagination of young people through outreach activities. Secondly, RTPs will be able to host undergraduate students for placements during a formative time for making decisions on careers. Thirdly, the team behind the proposal will act as ambassadors for the RTP career pathway and work with the EPSRC funded CDTs to demonstrate this to cohorts of PhD students.
WP2 will upskill RTPs with access to courses and sharing of best practice. Two key areas of in-depth focus are facility finances and support with proposal writing. These have been identified from direct feedback from the TSN community. The third activity will focus on further demand driven bespoke skills sessions, ranging from environmental sustainability best practices to leadership & management. A combination of face to face and online sessions will be provided.
WP3 centres on raising visibility and facilitating knowledge exchange via both RTP-to-RTP interactions and interactions between RTPs and the wider research community. Firstly, a fund to host facility days will raise visibility whilst also providing the opportunity for peer-to-peer learning with other RTPs. Secondly, a competitive fund to enable RTPs to attend international conferences will allow applicants to disseminate their knowledge and bring back learnings from world leaders. Finally, we will provide regional equipment sharing funds across six regions to pump prime activities between researchers and RTPs, enabling RTPs to grow their collaborative network and increase the sustainability of their facilities.
To remove barriers to the RTP community in accessing these activities, face to face events will have bursaries provided for travel, accommodation and caring responsibilities. This is based on feedback from previous events where RTPs indicated they wouldn't have been able to attend without this. This will make the opportunities truly available to those within the remit of the bid.
These activities will be transformative to the RTP community and will add significant value to the excellent work already underway through the Technician Commitment, TALENT, WASC and ITSS.